Windows into Ancient Recycling at Fishbourne Roman Palace

The luxury and everyday glass from the Roman Palace at Fishbourne will for the first time be fully catalogued and published, with a particular focus upon the site's exceptional collection of early window glass. This will address a pressing conundrum - the scale and nature of Roman recycling, and its impact upon our understanding of the economy - via a tailored 'round-robin' of techniques, from chemical analysis to experimental reconstruction. Key transferable skills will be developed in examining this assemblage of manageable size yet major potential, addressing the question: are windows the missing piece to the puzzle of Roman glass recycling?